ENERGY STORAGE SYSTEM

The project is to use kinetic energy in the body to produce energy to power up implants.
The technology also provides a different approach technique in harvesting winds and sea waves.